Adolescent fertility and education in Latin America and the Caribbean

High rates of adolescent fertility in Latin American and the Caribbean show evidence of stagnation and even
increase, despite sharp declines in overall fertility rates. Governments focus primarily on contraceptive access
and sex education, but other important individual and contextual factors add complexity to the problem and are
less well understood. Elsewhere, female education is among the strongest single predictors of reduced fertility,
but there is limited research looking at education's associations with fertility among adolescents in low income
countries specifically. Descriptive statistics suggest there is a nonlinear relationship between education and
adolescent fertility. While a linear pattern would see high rates of adolescent fertility among the least educated,
with each additional year in school matched with an associated decline in fertility, the patterns show something
quite different. There is evidence of a plateau throughout the years of primary education where adolescent
fertility remains high, and does not begin to fall until the final years of lower-secondary where a rapid and
progressive decline in adolescent fertility continues throughout upper-secondary and tertiary schooling. This
research project aims to examine the relationship between adolescent fertility and education to estimate and
map thresholds--or the level of education at which adolescent fertility begins to decline--in Mexico,
Guatemala and the Dominican Republic as three illustrative cases. Non-parametric and semi-parametric
methods will preserve the nonlinearity while allowing for the inclusion of other individual, contextual, and
multilevel variables to identify determinants of adolescent fertility in the context of education, and explain
differences across areas.